Investigating the vulnerability of hippocampal neurons to alpha synuclein oligomers

Alpha-synuclein (alpha-syn) is a synaptic protein involved in key neuronal processes such as vesicle release and receptor trafficking. Recent evidence suggests that alpha-syn plays a role in age-related cognitive decline, particularly through its effects in the hippocampus. The CA2/3 region appears especially vulnerable, with alpha-syn aggregates inducing axonal damage, neuronal loss, and memory impairments in animal models.

This project aims to investigate the cellular and molecular mechanisms underlying the selective vulnerability of different groups of pyramidal neurons across the hippocampus to alpha-syn toxicity. Using whole-cell patch-clamp electrophysiology, we will assess changes in intrinsic neuronal properties of CA1 and CA2/3 pyramidal neurons following alpha-syn aggregate exposure. We will also quantify endogenous alpha-syn expression in these regions and examine how expression levels relate to neuronal function and susceptibility.

A key focus will be the role of ATP-sensitive potassium (KATP) channels, which regulate neuronal excitability in response to metabolic stress. We will compare KATP subunit expression across hippocampal regions and test whether pharmacological modulation of these channels influences alpha-syn-induced dysfunction. These findings will improve understanding of alpha-syn-driven cognitive decline and identify potential therapeutic targets.